Characterising cellular heterogeneity of oligonucleotide-based therapeutics in liver injury and diseases

Full Title: Characterising cellular heterogeneity of oligonucleotide-based therapeutics in liver injury and diseases using integrated spatial multi-omics regulatory networks.